Latent spaces for human-AI music generation

Latent space models have been successfully used for creative AI applications including music generation, music inpainting, and music interpolation. This proposal will research how to build generative AI systems which make their latent space more interactive and understandable for users.
The project will take existing RNN approaches to music generation as a start point and research the effectiveness of different training sets, latent space regularisation techniques, and user interfaces for real-time interaction. Further research will include examining different architectures for AI music generation and their usefulness for human-AI music generation.